An infrastructure for platform technology in synthetic biology

Summary

The aim of the project is to develop integrated platform technology and an infrastructure for synthetic biology. Five British universities (Imperial College, Cambridge, Edinburgh, LSE/Kings and Newcastle), who are amongst the international leaders in synthetic biology, have formed a Consortium to address the issue. These universities already have very significant research programmes in synthetic biology (e.g. Imperial College has the EPSRC National Centre for Synthetic Biology and Innovation - CSynBI.)The consortium will provide the critical mass and synergy necessary to address a range of synthetic biology research and its translation to industry. Synthetic Biology can be defined as a field that "aims to design and engineer biologically based parts, novel devices and systems, as well as redesigning existing natural biological systems" (The Royal Academy of Engineering Synthetic Biology Inquiry Report. May 2009). It is a rapidly developing field which, it is now recognised, will have major relevance to enhancing the UK's industrial base. Britain, like much of the rest of Europe, has limited natural resources. The exception to this is high quality human resources - which have resulted in the UK being second only to the US in terms of our scientific research base. Synthetic biology is a field which naturally lends itself to the creation of new knowledge industries - and to enhancement of existing industries.

So why now? As with the original industrial revolution, it is not possible to single out a point in time from which everything flowed. However, a fiducial point was the invention of the steam engine by James Watt towards the end of the 18th century. Similarly, the publication of the structure of DNA by Watson and Crick in 1953 and the initial sequencing of the human genome in 2001 can be considered as fiducial points in the biological revolution which has spawned synthetic biology. Synthetic biology is the confluence of a number of fields, principally biology and engineering - but, also, mathematics, physics and chemistry. The ability to rapidly sequence and chemically synthesise DNA, coupled to information and communication technology (ICT), is the technological driver for Synthetic Biology. The scientific drivers are the accumulation of bio-knowledge over the last sixty years and the application of methods and concepts from engineering - for example, and importantly, modularisation, standardisation and characterisation.

Industrialisation is an important aim of synthetic biology. This will involve leveraging the UK's research base in synthetic biology to create new industries, to rejuvenate existing industries, to support SMEs, attract inward investment and create new jobs. To achieve this it will be necessary to create platform technology, comprising tools, processes etc, which can be applied across a range of fields. The platform technology will be used as part of a systematic design process involving the design cycle for synthetic biology (specifications, design, modelling, implementation, testing and validation) to produce biologically based parts, devices and systems - with a range of applications in different fields. An important aspect of the approach is the incorporation of ethical, societal and environmental considerations into the design process. A number of detailed exemplar applications projects will be carried out in close collaboration with industry to test the effectiveness of the infrastructure and platform technology as a vehicle for translating university-based research into industrial applications. The Consortium aims to provide knowledge hubs where firms in the field can share information and build strong networks and clusters. The objective is for the platform technology to be: (a) compatible with the work and aspirations of the international community and (b) readily accessible by a wide range of users (both academic and industrial).

Potential impact
Synthetic Biology is an emerging field that is providing a conceptual framework for engineering biological parts, devices and systems based on the principles of standardisation, modularity and abstraction. Hence, the underlying concept is that standard biological devices can be built from standard parts and standard systems are built from standard devices. The key to this approach is data and information which can be analysed used and displayed. An important barrier to the commercial and practical exploitation of Synthetic Biology is the lack of effective tools (as discussed at a recent OECD meeting in Washington ). The work proposed in developing information tools for handling specifications, parts (BioParts) and standards will be a key step in enabling the industrial exploitation of synthetic biology - which is forecast to have a global market $2.4 billion in 2013, for a compound annual growth rate (CAGR) of 59.8%." (Bcc Research - Synthetic Biology: Emerging Global Markets - BIO066A - June 2009).

The project which we are proposing will make a real impact on the UK research community in Synthetic Biology. The involvement of 4 UK institutions will establish Synthetic Biology as a key priority for UK research, and will enable the field to make an impact on the UK research community in providing a source of information for the use of its standards, methods and parts. In addition the work of the project will help in setting international standards for Synthetic Biology, and contribute to the development of international, professional databases of BioParts though our collaboration with Stanford and Berkeley. There will be a significant impact on the international synthetic biology community though the publications and conference presentations from the 4 institutions involved, and will demonstrate the UK of at the forefront of this field

The work of the project will also benefit industry looking to adopt Synthetic Biology methods in its development of new products. The individual institutions already have collaborations with technology providers such as ATG:Biosynthetics, GeneArt and Febit, as well as product based companies in areas as diverse as pharmaceuticals, food technology, agroscience and biofuels and the establishment of this project will enable resources to be pooled to assist these industry sectors further. Edinburgh and Newcastle have good links with a number of SMEs throughout the UK; these companies will greatly benefit from the use of the synthetic biology tools which will be developed under the proposed project.

The web-based information infrastructure which will be developed will also have wider application in terms of training and teaching. Both Imperial College and Edinburgh have a strong educational programme comprising a final year undergraduate option in synthetic biology and an MRes/PhD Programme in Systems and Synthetic Biology. It is envisaged that the information infrastructure and the associated tools will significantly enhance the teaching of synthetic biology techniques at the four applicant institutions and in the wider academic and industrial community.